Erasure by design: Identity and inequity in online name representation

The aim of this project is to show that text encoding in online webforms is embedding error in data systems by failing to accurately represent names outside of the Anglosphere. Many webforms currently refuse to allow diacritical marks (so-called 'special characters' like the Irish sineadh fada or the French circumflex). Users have to perform an Anglicisation of their name in order to gain access to digital services, stripping out the accents so that their name is "acceptable" to the system.

Unicode is a family of standards that allows a variety of text characters, including diacritics, alternative alphabets such as Cyrillic and Arabic script, and emojis. It has been available since the early 1990s and is widely used in translations of websites and for messaging services on smartphones. But despite its extensive adoption in these areas, Unicode is much less frequently used for the personal data forms that people fill in for online bank accounts, ecommerce transactions and accessing digital government services.

In the financial and public sectors, institutions are often still reliant on pre-90s foundational structures built with older coding languages like COBOL, which use the typewriter-based ASCII for text encoding. Without Unicode, diacritics cannot be properly represented. But updating the databases and software systems underpinning modern data infrastructures is costly and complex, as each technology layer is interlinked and interdependent. Digital transformations are not undertaken lightly, they must be championed and driven through an organisation, and often need to be sparked by public or political pressure, financial gain or regulatory compliance.

There are emotional and social costs to online name refusal, but there are also practical technological implications. Studies have already thrown up some of these issues - name retrieval and matching struggles because of inconsistency in how datasets render multicultural names and Named Entity Recognition (NER), a method of natural language processing for proper nouns, has been shown to be biased towards specific demographic groups when applied to personal names.

This project will investigate this infrastructural cultural erasure. What is the extent of online name misrepresentation, and what are the social effects in a multilingual and multicultural world? How might these social effects be linked to concerns about data colonialism and linguistic imperialism? What are the potential technological consequences of these errors for personal data processing, data matching and algorithmic decision-making? How might these errors affect ongoing projects to increase the number and quality of non-English languages online and in language models?

The findings of this project are expected to offer new insights into social and cultural harms hidden within modern data infrastructures, the technological obstacles to effective and efficient natural language processing, and how these two issues intersect. As such, they will be of use to academics considering the social and ethical impacts of natural language processing, and to developers, designers and policymakers involved in decision-making around the implementation of new technologies and the adoption of text encoding standards.